The Making of a Fair Trade Nation: The Development of Fair Trade Business Ethics and Practice in Scotland, c.1980s-2013

The Making of a Fair Trade Nation: The Development of Fair Trade Business Ethics and Practice in Scotland, c.1980s-2013